Ultra-low power food production technology for vertical farms

Aponic Ltd has been creating innovation in the sustainable aeroponic farming market since 2015\. Working with Cambridgeshire fruit and vegetable growers and top UK research organisations we have developed our systems to use 95% less water than traditional farming, yet growing faster, producing larger yields and delivering clean, consistent, predictable and traceable fresh produce, raw materials and pharmaceutical products for use in a net zero world.

Our vertical tower systems have led the way in growing sustainable research crops and proven the aeroponic model over and over again. With the experience gained over the years, we determined that we can improve the energy usage and workflow of aeroponic growing while keeping all of the advantages of the original system and cut the labour costs and time typically spent when using other aeroponic and hydroponic systems.